Centre on the Dynamics of Ethnicity

The ESRC Centre on the Dynamics of Ethnicity (CoDE) was first established in 2013 and is the leading research group focused on understanding racial and ethnic inequalities in the UK, producing mixed-method, empirically grounded, policy-relevant and high impact research. CoDE's work has been central in demonstrating both continuity and change in racial and ethnic inequality over time, in understanding the heterogeneity and commonalities of racially and ethnically minoritised people's experiences, and in examining the multiple inter-related dimensions of both identity and inequality (gender, class, sexuality, religion, migration etc.). Since August 2020, CoDE has been engaged in a programme of rapid response work which examines the impact of Covid19 on racially minoritised communities, taking a comprehensive view of the inter-related dimensions of health, education, housing, employment, policing, older people and the resilience and activism of communities themselves.

Central to CoDE's work has been close and collaborative working with a range of government, voluntary and community sector organisations, as well as trade unions and campaign groups at local, regional and national scales. This has encompassed a wide range of activities and partnerships, including: collaborative research design; two-way consultation; evidence sharing; co-production of resources, such as videos and graphic novels; publications and bespoke reports; presentations and workshops; and a range of other activities.

Legacy Centre Status will allow CoDE to continue its impactful programme of work. We will:

1) Deepen our relationships with non-academic organisations, particularly those in the Voluntary, Community and Social Enterprise (VCSE) sector. These organisations have limited capacity, and in the current policy context would like to do more to engage further with research and data. This will involve collaborative workshops, co-production of resources and capacity building within our partner organisations.

2) Ensure the continued development of high-quality critical researchers in the areas of race and ethnicity by strengthening our Early Career Network. This will continue CoDE's collaborative cross-institutional and inter-disciplinary ethos and develop it into the future. Driven by the needs of members, network activities will provide focused research workshops on substantive questions within race and ethnicity, as well as sessions on impact and engagement, career development and a mentoring scheme.

3) Maintain and develop our suite of media and public engagement resources, providing a hub for CoDE researchers and associates to continue to communicate their research findings and work towards achieving policy and practice impact. CoDE's research will continue to be communicated to policy makers and the public in order to increase understanding of the complexities in the production and maintenance of ethnic inequalities.